Closed-cycle Sorption Coolers and Tiltable Miniature Dilution Refrigerators for Astrophysics (Summary to follow)

Closed-cycle Sorption Coolers and Tiltable Miniature Dilution Refrigerators for Astrophysics